Nitrogen availability influences Septoria defence in wheat by modulating WRKY transcription factor gene expression

Technical abstract
Wheat yield is dependent upon the use of high levels of mineral fertilizer. This has a drastic side effect of rendering wheat plants more susceptible to diseases, particularly from the foliar pathogen Zymoseptoria tritici (Septoria), the causal agent of Septoria leaf blotch disease (STB). STB is economically the most important disease affecting yield in many wheat growing regions, including Northern Europe. Our preliminary data have suggested that a family of transcription factors (Tfs), the WRKY genes that have been shown to be central to plant defence in model systems, form a link between nitrogen input and Septoria disease in the field. We propose to investigate the roles of these WRKY gene family TFs to reveal: i) the identity of the specific WRKYs which are critical for Septoria resistance in the field under varying nitrogen levels. ii) key molecular mechanisms which will enable increased Septoria resistance under the high input growth conditions necessary for maintaining yield.
The overall objective of this project is to gain an understanding of how the nutrient regime under which cereals are grown affects their susceptibility to STB disease, with the ultimate aim of manipulating this relationship to allow enhanced disease resistance to be retained under high or optimum nitrogen input growth conditions.
Key hypotheses to be addressed in this proposal are:
1. Nitrogen availability influences the expression of WRKY transcription factors.
2. WRKY transcription factors regulate foliar disease resistance mechanisms against Septoria in wheat.
3. Manipulation of expression of WRKY transcription factors can decouple nutrient availability from Septoria susceptibility.
During the course of this project we should generate fundamentally new knowledge about the regulation of resistance mechanisms in wheat against a pathogen of major economic importance. This will allow us to develop new tools for devising new crop protection strategies against Septoria leaf botch.

Potential impact
Loss of the UK wheat yield by Septoria is estimated between 10-30%, equating to an economic loss of £200-£600m/y. If UK publicly funded research is to underpin food security, it must deliver outputs that can be readily used by the breeding companies, as highlighted by the Royal Society report "Reaping the benefits". This project is very focused in its goal: To 'decouple' defence from growth, thereby maintaining/increasing yield with reduced susceptibility to Septoria under conventional nitrogen input through elucidating the linkages between regulators of expression (transcription factors, Tfs) and the genes they control. The proposed research is highly relevant to seed companies and cereal growers in UK agriculture, and would lead to decreased fungicide usage and lower crop losses. For the research to be translated into useful practical outcomes, a formal partnership has been developed with KWS who are the industrial partners in this LINK proposal. KWS UK Ltd, based at Thriplow, is part of the KWS Group, recognised as one of the leading cereal breeders in the world, operating in some 70 countries with a worldwide seeds turnover > 750 million Euros. KWS views higher yields, superior disease and pest resistance and improved performance in adverse conditions as key breeding objectives, reinvesting 15% of its annual turnover in breeding and research to ensure the continuing pipeline of innovative new elite cultivars with appropriate characteristics. KWS UK also has strong links with other breeders for whom they act as a route to the UK market. Both academic institutions have strong and long-standing links with KWS through previous BBSRC funding and EU funded projects (they are partners in a currently funded EU-FP7 NUE-crops project). The applicants have extensive experience of working with industry and have current collaborations with international agricultural biotechnology companies (Lonza, Monsanto, Tozer Seeds, Syngenta), and have had previous BBSRC-funded LINK projects (Susceptibility of the cereal aphid Metopolophium dirhodum to the entomopathogenic fungus Pandora neoaphidis on GNA wheat; PI, Rothamsted_Res; Co-I, AMRG) and DEFRA-funded LINK projects (Insecticidal fusion proteins; PI, JAG). The proposed collaboration with KWS will provide a route for the practical uptake of the technologies developed by this project.

This project seeks to interface with the seeds and cereal breeding company KWS so that high yielding wheat lines exhibiting resistance to Septoria can be selected for using markers derived from genes identified within the project, enabling basic crop science research to be translated into practical applications by breeders. Information gained from this project will give greater flexibility to wheat breeders to enable them to respond to EU driven change (e.g. 'reducing the use of plant protection products') and in so doing, will increase UK competitiveness by allowing it to respond more effectively to increased demands for world food and to climate change.

Development of novel scientific bases for the protection of wheat from pathogen attack, as proposed in this research, has the potential to generate patentable know-how and products. Input and advice relating to any Intellectual Property issues that may arise during the project will be sought from patent and IP specialists in Durham University Newcastle University and KWS.

Dissemination is viewed as key to impact. Where appropriate, information will be disseminated through peer-reviewed journals, presentations at national and international conferences, the trade press, and through the media (radio, TV, internet). Agricultural shows such as Cereals, will be a target for dissemination. These routes for dissemination will bring the salient findings of this project to all interested parties. Collaboration with KWS will ensure rapid technology transfer to the industry and facilitate effective commercialisation.